"I'm So Self Conscious": The Rise of Luxury Fashion Shopping Among Black Consumers

"Man I promise, I'm so self-conscious" is a lyric from Kanye West's song, "When It All Falls Down." In the lyrics, West positions himself to address Black people's use of luxury goods in shaping their social identity. High-fashion brands have consistently appealed to the consumer who has enough income to support a luxury lifestyle. Such brands generate consumer desire through affiliation with individuals of high social status by way of income, occupational prestige, educational attainment, social or cultural capital. Due to the rise in income and educational attainment amongst minorities, luxury firms have experienced a significant shift in their consumer base, with clients of greater racial diversity. Undoubtedly, Black American consumers are buying European luxury apparel and accessories at an
increasing rate, but this phenomena may have wider repercussions. The purpose of this study is to uncover the motivations behind conspicuous fashion consumption in Black American millennial consumers, set amid the onset of the pandemic, and Black Lives Matter movement. The research examines the leading brands Gucci and Louis Vuitton as case studies. It further seeks to understand how Black millennials' brand loyalty contributes to the value of these luxury houses, as compared to Black-owned luxury brands.
The methodological approach is qualitative, entailing a series of interviews and focus groups to unpack the motivations for purchasing behaviours, and experience of product use. The results of this research have potential impact in providing European high-fashion brands with evidence to make informed decisions when considering the Black consumer, as well as to
expand the power and choice of the consumer.